Relativistic effects in cosmology

Upcoming observations in cosmology are likely to be able
distinguish effects due to relativistic gravity. This project will be
aimed at understanding these effects, and determining ways in which they
can be tested with observations.